NIR Vein Imaging Device

"Novarix specialises in the development and commercialisation of innovative medical devices in the field of Intravenous (IV) therapy.

The company intends to use its innovation voucher to support further development of its industry leading portfolio of IV therapy medical devices.

"